Statistics and machine-learning on dynamic networks

The NeST programme grant is a mathematical collaboration on dynamic networks, a six-year, multimillion pound initiative across several UK institutions. This PhD studentship is one of several attached to the "Dynamic network embedding" stream, which is principally between Imperial and Edinburgh. The NeST programme grant covers several application areas, including problems related to: the internet (e.g. cyber-security), people & money (e.g. anti-corruption), the planet (e.g. reducing air travel), and the brain (e.g. neuroscience).
Embeddings are low or moderate-dimensional vector representations of complex objects such as nodes, words, queries, documents, etc and are ubiquitous in modern statistics, data science, and AI (e.g. LLMs). In general, we might distinguish two types of use:
1. "Embeddings for humans": data exploration, visualisation, hypothesis generation & testing, broader discovery science
2. "Embeddings for machines": classification & regression, data fusion, retrieval, generative AI.
This distinction has implications for what we might consider a "good" embedding, e.g. how many dimensions, the balance of explainability versus performance, local versus global fidelity, etc.
At their simplest, dynamic network data consist of triples (i,j,t), each representing that two individuals (i and j) interacted at a certain point in time (t). Given these data, we would like to assign a vector to each node, or to each node at each point in time (i.e., a trajectory), which somehow represents their behaviour. For example, if two nodes behave similarly, their embeddings should be close; by extension, we should be able to extract groups of similar nodes using clustering techniques.
At present, we have two algorithms. The first ("Version 1") is Unfolded Spectral Embedding and was published in NeurIPS 2021. In a collaboration with Microsoft Research, 2021-2022, we employed this algorithm to tackle corruption in public procurement data, e.g. raising potential "company reinventions" by comparing embedded positions. The second ("Version 2"), is Intensity Profile Projection (IPP) and was published in NeurIPS 2023. This method gives much more flexibility in how we model data in the time domain, e.g. using Hawkes processes, Bayesian methods, or deep learning.
In collaboration with a post-doc, Prof. Patrick Rubin-Delanchy, and the wider NeST community, the student will help develop a toolkit to better exploit dynamic network embeddings, e.g. as obtained from IPP. This could include detecting when communities split, measuring network polarisation, uncovering changes in hierarchy, and more complex phenomena. As we better understand what we can do with IPP, we will start moving towards a "Version 3" which, in particular, could incorporate smarter point process models and dimension reduction tools such as autoencoders.